A method to deactivate virus in dental aerosols

Addressing virus transmission in dental procedures

This issue has been especially highlighted as a result of Covid-19 where the danger of virus transmission during routine dental procedures such as fillings, has had an enormous impact on the provision of dental care. According to the British Dental Association (BDA), there were 19 million fewer dental appointments in 2020 leading to a dramatic impact on the nation’s oral health and the economic viability of the sector.

Despite improved access to care, the impact of Coronavirus is still being felt across dental practices as many of the safety precautions prevent a return to pre-pandemic operating efficiencies. This impacts both on the scope of care that can be offered, plus of course the cost involved in running what is a vital health care service. The issues experienced in the UK are mirrored worldwide, making this is an international issue of huge proportions.

Therefore this project is especially important as it will revolutionise the dental industry – and most importantly help protect dentists, staff and patients worldwide. This project aims to cause a paradigm shift in the environmental safety of dental surgeries. Success will lead to a new low-cost product that can be rapidly manufactured and deployed worldwide, increasing patient and staff safety and helping to improve public oral health provision and patient’s confidence in the dental sector.